SageTech Medical Equipment Limited

SageTech Medical Equipment Ltd (SME) is a UK company that specialises in the
development and commercialisation of patented technology that recycles anaesthetic agents.
This technology aims to reduce the cost and environmental impact of anaesthesia in the UK
and globally.
This Proof of Market project will establish the best way in which to bring SME’s technology
to market, and address questions of customer demand and perceptions of the technology.